SeparateSpace: Leveraging generative AI to help separating families who are underserved or excluded by the way family law support is currently delivered.

SeparateSpace is a UK-based micro-sized enterprise in the legaltech industry that is working to transform the experience of separation and divorce through the use of technology.

There are 28M married, civil partnered and cohabiting people in England & Wales alone; statistics suggest that at least 41% of those relationships will end in separation (ONS) - it is a transition that many families experience.

Currently, a large proportion of separating families cannot access the legal, practical and emotional support they need to navigate separation and divorce effectively. This has a significant detrimental impact on the individuals involved (affecting their mental health and long term financial security), their children and the wider economy.

SeparateSpace is building a digital platform (web-app) that uses technology to personalise legal, practical and emotional information and tools to deliver a low-cost, time-efficient, calm separation and a long-lasting, constructive solution.